University of Northumbria at Newcastle And Safinah Limited

To develop new test methods, theory and model to understand why marine coatings crack in service and to predict performance of new formulations.